Accretion of superfast spreading oceanic crust: Participation in IODP Expedition 335

Oceanic crust covers nearly two thirds of the Earth's surface. It is generated at mid-ocean ridges by the solidification of magmas formed in the upwelling mantle. These magmas are stored in magma chambers below the ridge axis, where they crystallise to yield the lower oceanic crust. The heat provided by magma input and crystallisation drives seafloor hydrothermal systems, which control ocean chemistry through lithosphere-hydrosphere exchange, and provide energy for chemosynthetic ecosystems.
Reconstructing the magmatic processes in the lower crust has proven challenging, however, primarily due to severely limited accessibility. Only lower crustal sections from dismembered crust have been studied to date, and it remains uncertain to which extent these sections are representative for intact crust. Thus, in order to understand the formation of a large part of the Earth's crust, the recovery of intact lower oceanic crust would be a major step forward.
Scientific ocean drilling in the Equatorial Pacific Ocean (IODP Hole 1256D) has penetrated the upper crust, reaching the upper crust-lower crust boundary. IODP Expedition 335 is set to deepen the hole, recovering the first section of intact lower oceanic crust. This section will yield an unprecedented view of lower crustal evolution, from magma chamber processes and the resulting formation of the crust to its subsequent cooling and alteration by ocean-derived hydrothermal fluids.
This proposal seeks funding for the PI to join Expedition 335, where he will serve as igneous petrologist. He will describe and interpret the plutonic rocks, which represent the building blocks of the lower crust, using their composition and textures to make first-order observations about the magma chamber processes during crustal accretion. In addition, he will define hypotheses to test during post-cruise research, and take the necessary samples to achieve the postcruise research objectives.

Potential impact
The proposed project aims to reach two different groups.
The first group comprises the academic beneficiaries outlined above. This group will be reached through the expedition-specific IODP Initial Report volume, as well as the Proceedings volume (see http://www.iodp.org/scientific-publications/). Furthermore, the results of postcruise research will be published in peer-reviewed journals.
The second group comprises members of the general public, as well as secondary school students and adult learners. They will be reached through The Expedition will be joined by both an Education Officer and an Outreach Officer to communicate with the general public. A blog, including photos and videos, will be published on http://joidesresolution.org/. The site also features much background information regarding scientific ocean drilling.